Society Against the State and Market? The Zapatistas' Praxis of Peasant Autonomy

Almost 30 years on from their initial uprising, the autonomous Zapatista
communities in Chiapas, Mexico remain a crucial, unique, and under-studied
site for ethnographic investigation. Whilst much has been written on their
ongoing political experiment in anticapitalist participatory democracy (Holloway
& Peláez, 1998; Harvey, 1998; Holloway, 2002; Mentinis, 2006; Khasnabish,
2010; Vergara-Camus, 2014; Gahman et al, 2022), fewer studies have been
explicitly grounded in anthropological participant-observation (Nash, 2001; Van
der Haar, 2001; Earle & Simonelli, 2005; Barmeyer, 2009; Khasnabish, 2008)
and of this, less still from a perspective that is concerned with deepening the
theoretical premises of political anthropology and rooted in the potential of
ethnographic praxis itself (Shah, 2017, 2021).
Thus, the proposed research will seek to encounter and understand the
Zapatista communities in a theoretically productive manner, analysing their
resistance to dispossession - led by the Mexican state and (inter)national
market forces - at the level of their praxis of peasant autonomy. Living with
Zapatista communities and conducting long-term immersive fieldwork, I will
seek to shed light on the socially reproductive internal workings of the
autonomous communities in Chiapas, which, beneath the iconoclastic images
of masked militants or colourful murals, form the foundation for their ongoing
struggle. Alongside exploring the role of conviction, doubt, hope, suspicion
(Pelkmans, 2013, 2017, 2018), and secrecy in the constitution of Zapatista
subjectivity, I will refract this ethnography through an interdisciplinary dialogue
concerning Marxian and anarchist debates within and between political
anthropology and political philosophy, in order to pursue a meta-disciplinarian
focus on both the potential of ethnographic praxis (Shah, 2017) and the
possibility of an 'anthropological theory of praxis' (Shah, 2021).
Yet beyond this, in a contemporary world characterised by economic crisis,
environmental catastrophe and escalating state violence, anthropologists - so
historically defined by their concern with alterity - are in a unique position to
attend to political experiments such as the Zapatistas' that seek to construct
alternatives to such processes